The University of Manchester And The Numerical Algorithms Group Limited

To develop, tune and integrate key components of the Parallel Linear Algebra for Scalable Multicore Architectures library to support its products.